Regulation of sulphur partitioning between primary and secondary metabolism

Technical abstract
The aim of the project is to decipher mechanisms controlling the partitioning of sulphur between primary and secondary metabolism. The project will focus on APS kinase gene family. Differences in kinetic parameters of APS kinase isoforms and their inter- and intracellular localization will be assessed. Furthermore expression analysis of plants subjected to biotic and abiotic stress will address the regulation of mRNA accumulation of the 4 APS kinase isoforms. The expression analysis will be complemented by promoter analysis. Finally, mutant plants with single or multiple knockouts of the individual APK isoforms will be analysed to complete the functional analysis.